The role of FMDV proteins in immune evasion

Technical abstract
The mechanisms by which FMDV counteracts the host’s innate and adaptive immune responses and the role of viral proteins in this process are not well understood. It is known that the viral leader proteinase, Lpro, inhibits the induction of IFNa/ß and blocks host cell mRNA translation. In addition, 2B in conjunction with 2C or their precursor protein 2BC inhibits protein trafficking through the ER and Golgi. Disruption of the secretory pathway could result in a decrease in MHC class I molecules on the cell surface, which may delay virus clearance in vivo. This project will determine the effect of 2BC on cell surface expression of MHC class I and NK cell receptor ligands and will determine if 2BC adversely affects the secretion of immunomodulatory molecules. Apoptosis is an innate cellular response that can limit viral propagation and many viruses express proteins that block apoptosis. However, apoptosis might also facilitate virus dissemination and viral pro-apoptotic mechanisms have been described. In this project, the interaction of FMDV with cellular proteins involved in the control of apoptosis will also be undertaken.